Research into alternative 3D imaging technologies for tyre tread surfaces

In the EU the tyre population exceeds 1,250 million tyres valued at €165 billion. Up to 20% of tyres have tread depths below the EU legal limit of 1.6mm posing a significant road safety risk and cost to the economy through breakdowns and road closures. Insufficient remaining tread on tyres leads to longer stopping distances and increased accidents.

Encouraging drivers and fleet operators to maintain their tyres is essential to increase road safety and reduce road traffic incidents. Through provision of a tyre inspection service that is automated, does not require the driver to stop, and provides accurate, reliable results, WheelRight are aiming to facilitate this process. A service that gives drivers and fleet operators a report on the state of their tyres without getting out of the vehicle will encourage their maintenance, increase road safety, and reduce environmental emissions.

WheelRight design, develop and operate drive-through tyre inspection systems. They have built a business around alerting drivers and fleet operators to problems with their tyres whether it is low pressure, low tread depth or damage on the tread or sidewall. However, simple alerts are not sufficient for all customers and WheelRight are aiming to extend the scope of their product offering to address a wider market.

This project is focussed on investigating different technologies that could be used for the imaging of tyres. WheelRight are looking for an existing technology that can be applied to tyre imaging in a drive-through scenario that will extend the capabilities of their existing system. With the assistance of a consultancy, they will explore the latest technological developments in imaging before narrowing these to a couple of concepts to subject to detailed lab tests and field trials.

Capturing images of tyre tread in a way that allows detail to be identified and depths reconciled on low contrast, black-on-black pictures is difficult. Adding in poor weather conditions and road dirt makes it very challenging. During this project WheelRight aim to research different technologies and assess their suitability to be used for tyres of all makes and models. A number of different technologies will be investigated with respect to their performance on tyres. The aim will be to identify a technology that can be developed into a product disruptive to the existing market.